Reinventing charity advertising; using machine learning to hyper-personalise point-of-sale donation solutions.

Checkout donation solutions have been shown to reduce buyer churn by 50% (eBay, 2013). In addition, the number one reason why people choose to give is because they feel a personal connection to the cause (Good Scout, 2015).

However, whilst solutions exist, they are impersonal, not integrated and inefficient. Twig solves these problems, **offering point-of-sale donation solutions to e-commerce stores that use machine learning to suggest hyper-personalised giving opportunities to customers, increasing the likelihood of a successful donation**; think Netflix's "because you watched", but for charity.

Twig's solutions **significantly improve marketing/advertising efficiency and technology adoption within the nonprofit sector.**